Smarter Logistics through In-vehicle, City and Energy Data (SLICED) Part 2

Commercial vehicles interact with a wide range of operational and smart city systems in urban environments. Where vehicles operate and how their drivers behave impacts the service experience, quality of life and safety of residents. EVs make these fleets even more interconnected with the communities in which they operate because they must share the electricity grid with the city's other occupants.

The Smarter Logistics through In-vehicle, City and Energy Data (SLICED) demonstration project aims to enhance the efficiency, resilience and safety of logistics vehicle operations in the urban environments, improve customer experiences and reduce emissions and accidents. This will be achieved by combining new data types available from the Smart City and Grid systems with a set of Korean developed in vehicle safety systems.

This collaboration extends development started in a successful feasibility study executed by UK partners (FPS, Cenex) and South Korean Partners (Thallos, Innoca, KETI and KAATA).

FPS, a UK based SME, founded in 2018 on the principle that smart use of energy and vehicle data can dramatically reduce the costs and risk of commercial fleet electrification, will build and demonstrate an extended version of their existing EV logistics planning platform (FPS Operate).

Cenex, a UK based RTO active in providing fleets and cities with net-zero transition support, will manage and evaluate a demonstration of the technology in live environments with John Lewis Partnership and Welch Group as well as working with a wider user group including HTC (a truck dealer), Wincanton (a 3PL) and Medequip (a medical device distributor).

Thallos and Innoca will supply a first- and second-generation set of driver and road condition monitoring systems to the trials.

KETI are supporting data protocols and KAATA assessing in-vehicle regulatory aspects.

The project will combine ongoing technology advancement, integration work between the partners' systems and 3rd party smart city and grid systems, live environment demonstration and technology roadmapping. Finally, an objective of the project is to establish a joint venture structure to allow commercialisation of the offers in UK and Korean markets as a stepping stone to wider international exploitation.

The project is innovative because of the combination of UK EV and smart city technology with Korean driver analytic and safety systems to produce an integrated holistic fleet management platform that serves the needs of fleets and the communities in which they operate.